Nanobioarrays to screen for modulators of mechanosensing in heart failure

We seek here to develop nanobioarrays with tunable stiffness and different ratios of integrin ligands for extracellular matrix components that are present in the healthy and diseased myocardium in order to study the implications on downstream adhesion signalling and identify druggable modifiers of the mechanosignalling.
For this the student will:
- Develop next-generation nanobioarrays with tunable stiffness and defined integrin ligand configuration
- Analyse the adhesion composition depending on stiffness and receptor ligand configuration
- Analyse the mechanosignalling (e.g. active integrin, pSrc, pFAK, YAP, etc) depending on stiffness and receptor ligand configuration
- Screen for modulators of mechanosignalling

Heart failure (HF) is a major cause of death in the UK. New therapies are urgently needed but their development has been hindered by the still limited understanding of the biological basis. Apart from genetic and humoral factors, the mechanical/physical signals are critically involved in the process.

Especially, the cardiac extracellular matrix (ECM) stiffens in heart disease, which drives disease progression. However, not only the stiffness, but also changes in ECM composition will alter the downstream mechanosignalling. Better understanding of the mechanobiology can open new perspectives for treating heart failure. Therefore, novel tools are needed to help understand the complexity of both stiffness and receptor ligand architecture in heart disease.

We previously investigated cardiomyocyte mechanosensing (Pandey et al, Developmental Cell, 2018) and adhesion formation, for which we developed biomimetic nanoarrays (here: nanobioarrays), based on nanopatterned DNA origami (Hawkes et al, Faraday Discussions, 2019). Using our new NanoFrazor Explore thermal-scanning probe lithography tool, we are now able to pattern on surfaces with different stiffness. This way we can generate next-generation nanobioarrays to enable quantitative measurement of changes to adhesion composition in response to the precisely defined presence and relative abundance of specific receptor ligands, as well as the stiffness of the environment.